Transforming [Digitising] Standards into Machine-Checked Formal Specification using Proof Assistant

The aim of this project is to build a framework for turning existing standards that are currently
expressed in natural language into machine-checked formal specifications. Currently, these
standards contain several ambiguities, inconsistencies and plain errors. If we formalise these
standards with the use of a proof assistant, for instance, Isabella/HOL, these errors can be
easily spotted and eliminated. This can be further formalised to a reusable framework for
formal standard development to make these standards better structured and more
maintainable.

The ultimate goal is to construct a framework in which the highest degree of rigour can be
achieved starting with the SQL standard as the baseline for the expansion of the framework
for multiple languages